Commercialisation of Automatic FormalVerification Tools

The project will seek to exploit high end research which indicates that automatic verification
of C code generated from modelling languages such as Simulink can be achieved through the
use of mathematical proof techniques called Formal Methods. The project's aim is to hide all
the maths such that a commercially viable product can ultimately be developed and sold into
regulated markets such as Aerospace, Automotive, Cyber and Nuclear. The proof of this
concept will unlock further investment funding and enable access to a market worth £100M's
well within 5 years.